Predictive maintenance of Electric aircraft battery (PEAB)

This project aims to develop a new online battery failure prediction system, to be deployed in Faraday Battery with 6 patents \[5\]. This will enable provide an extra level of security for the electric aircrafts and it will indeed help aircraft manufacturers achieve Type certifications. The project targets electric aircrafts with significant improvements in safety compared to a state-of-the-art battery.

The Faraday battery technology offers high performance and high-power battery pack/system, and can be deployed in electric aircrafts. With this project, Faraday Battery will be able to continuously remotely monitor, remotely diagnose the battery pack, and where possible remotely fix the battery. This will help increate the safety of the battery from thermal runaway hence improve the safety of an electric aircraft.